The use of machine learning techniques for the optimisation of fringe projection measurement

The PhD seeks to revolutionize the field of optical metrology by integrating advanced machine-learning methodologies. Fringe projection is a widely adopted technique for high-precision 3D surface measurements, yet its efficiency can be hindered by factors such as noise, occlusions, and challenging surface characteristics. This study aims to harness the power of machine learning algorithms to enhance the accuracy, speed, and robustness of fringe projection measurements. The research will involve the development of novel machine learning models trained on diverse datasets to effectively handle complex measurement scenarios. By leveraging pattern recognition and predictive analytics.

This study aims to optimize fringe projection parameters in real-time, adapting to dynamic measurement environments. The integration of machine learning techniques holds the potential to autonomously adapt to challenging measurement conditions, ensuring reliable and precise 3D reconstructions in diverse applications, including manufacturing, quality control, and biomedical imaging. This interdisciplinary research at the intersection of optics and machine learning promises to redefine the capabilities of fringe projection technology, contributing to advancements in industrial and scientific fields reliant on accurate surface metrology.